Long Baseline Neutrino Oscillations with DUNE and T2K

This project will use the neutrino experiments DUNE and T2K to study long baseline neutrino experiments, focusing on understanding and controlling systematic uncertainties with near detectors.